Ultra-stable fibre optics using new-generation optical fibres

A signal propagating through an optical fibre is generally considered to be immune to the external environment and associated disturbances. However, this is only true in terms of the signal intensity (power) - the time signal needs to propagate through the fibre depends on environmental changes like temperature variations. This sensitivity is critical for many fibre systems such as Interferometry (widely used in any field of optics, including quantum technologies) and ultra-precise time/frequency transfer.
The topic deals with using new generation of optical fibres with strongly-reduced sensitivity to the environment in these applications.